Connections between gauge theories and perturbative gravity from the double copy

The double copy is a major result of the modern approach to scattering amplitudes, providing a surprising direct relation between amplitudes in Yang-Mills theory and gravity. It offers new connections between perturbative gravity and gauge-theoretic solutions, and hints at deep mathematical structures in the formulation of Yang-Mills theory and general relativity. We aim to explore these issues and to develop this double copy into a tool to simplify classical gravitational calculations, with a view to a future of precision gravitational wave astronomy. Perturbative gravitational calculations for such experiments are tremendously difficult, so using the double copy to be able to rewrite calculations in terms of familiar Feynman diagram techniques could offer a significant simplification of the theoretical inputs required for current and future experiments, such as LISA and the Einstein telescope